AI generative design and investment tool for Hybrid Terrestrial/Non-Terrestrial Telecommunication Network Eco-Systems

5/6G telecommunications networks provide the opportunity for ubiquitous network coverage, enhanced data speeds, reduced latency, increased flexibility and resiliency. As a result of these potential improvements and increased network coverage new opportunities potentially arise for telecommunication operators via the provision of connectivity for applications in agriculture, forestry, mining, connected mobility, industrial IoT and edge computing to name a few. However, due to their potentially remote and rural location standard infrastructure build out via terrestrial networks, on the earths surface, would be uneconomical.

However, recent technical progress has been made (via the 3GPP project for example) to evolve 5G technology to support non-terrestrial networks. Non-terrestrial networks include telecommunication provision via an ecosystem of geosynchronous satellites, low earth orbit satellites as well as high altitude platforms.

Our project will develop a first of its kind "AI generative design and investment tool for Hybrid Terrestrial/Non-Terrestrial Telecommunication Network Eco-Systems" The tool will provide a "bridge" between terrestrial and non-terrestrial network operators. It will allow operators to understand where key partnerships could be mutually beneficial, where there is room in the market for new operator types as well as the required Non-Terrestrial Network architectures to support these partnerships and open up new revenue opportunities.

The generative design approach will enable users of the tool to explore a host of possible options across non-terrestrial network architectures and operator types and tailor those options to best suit their preferences and constraints under a range of future connectivity demand scenarios.